Road to Power (Alpha)

Road to Power responds to the unique challenges for decarbonisation of street works with 7.8TWh of energy demand is currently used per annum across 700,000 major works. Supplies need to support high, temporary, non-static demands with inflexible charging times. The uncertain electrification/ hydrogen conversion split for mobile machinery complicates forecasting and as the same machinery is used elsewhere the scope of Road to Power has been extended beyond street works. Discovery phase work has confirmed that stakeholders need a new tool to request temporary supplies that can make use of interruptible/ flexible connections and provide multiple options.